CDT in Water and Waste Infrastructure Systems Engineered for Resilience (Water-WISER)

CDT research contributes to the generation of new knowledge to improve water and waste infrastructure and services for the poorest and most marginalised members of our global community.